Photonic sensing socks for predicting diabetic foot ulcers

The problem of diabetic foot ulcers is huge both in its cost to the NHS and the difficulties it causes individual patients. Currently, there are very limited strategies for identifying patients who will develop foot ulcers as a result of diabetes. Our vision is to develop a product that to the patient appears to be just a normal pair of socks that can be worn every day. However, these socks will detect and monitor key parameters that predict tissue breakdown and alert to the onset of foot ulcers. Through our work with diabetes specialists, we believe that these warning signs will enable early clinical intervention to prevent the onset diabetic foot ulcers and thereby deliver significant patient benefit and cost reductions for the NHS.